University of Oxford and 100 Percent IT Limited

To integrate trusted computing technology into public cloud computing infrastructure to provide public cloud services with verifiable security, privacy and trust to develop enhanced product lines.